Optical imaging of turbid media for medical diagnostics

Non-invasive chemical depth-profiling of materials is of high interest in a broad variety of applications. Spatial offset Raman spectroscopy (SORS) is an emerging technique for measuring the subsurface chemical information in diffusely scattering samples, typically from depths of 20 um - 5 mm range, which is beyond the reach of other spectroscopic techniques. However, this depth range is of high interest in medical diagnostics. The main objective of this project is to develop novel optical instrumentation and modelling techniques based on SORS and ultrasound modulation for sub-surface diagnosis of skin. Applications to tissue engineering will also be explored, in particular for non-invasive monitoring the growth of engineered bone grafts.